The University of Bolton and Sherwin-Williams Protective & Marine Coatings

To develop advanced coatings for fire protection that will enable a step change improvement in the fire protective coatings market.